The English Channel as an Object of Ecological Imagination: Acollection of linked short fiction and non-fiction pieces

The English Channel as an Object of Ecological Imagination: Acollection of linked short fiction and non-fiction pieces, withaccompanying critical research, about the island of Jersey andthe English Channel; considered as a locality, a site of personalexperience and memory, and as a hyperobject.